Mackey functors for fusion systems

The project consists in defining a notion of a Mackey functor for a saturated fusion system over a finite p-group. Mackey functors are presently only defined for finite groups, and the first objectve of the project is to adapt the 3 definitions of a Mackey functor to fusion systems. At present, only the Burnside Mackey functor has been defined for fusion systems. In a second stage, the student will study the properties of such functors. Depending on the results, the project could extend to the analogue exercise for Tambara functors for fusion systems.